BluMesh5 – Providing Two-way Wireless Sensor Communication Through A Bluetooth5 Mesh Network

Mesh-Net is an innovation led UK SME, having produced numerous innovative wireless and application solutions to a wide range of clients. This proposed project will see the development of an innovative and disruptive technology solution that meets the needs of Industrial organisations seeking to collect data from remote sensors, through the utilisation of a unique Mesh Network powered by Bluetooth5\.